Water Based Sealant Research

The raw materials already have their own individual standards I need support from an external expert in proving the underpinning science via laboratory testing. I need expert help to prototype and scale the manufacturing process. I have some basic ideas about growing the business but need expert support to develop a long term IP strategy that will protect the brand especially in an International market.